Accelerated Aging in Lithium-ion batteries for Electric Vehicles

Lithium-ion batteries have become one of the most popular energy storage devices for electric vehicles(EVs). The rise in popularity of EVs has indicated the need to explore the energy storage device in depth. One of the major factors contributing to the reduced efficiency of the Li-ion battery is the degradation effects caused due to various stress factors. The degradation within batteries results in negative effects such as loss of active material, formation of solid electrolyte interface and an increase in impedance which can lead to accelerated aging within the cell. For these reasons it is vital to research the accelerated aging in Li-ion batteries as it will allow the identification of the weaknesses of the cells which can be used to improve efficiency in the future.

There are two types of aging that the Li-ion battery faces throughout its lifespan which are cyclic aging and calendar aging. Cyclic aging is caused when the cell is subject to charge and discharge cycles. Stress factors such as state of charge and depth of discharge can affect the reversibility of the active materials within the battery causing the formation of solid electrolyte interface which results in capacity fade and power fade. These degradation factors in turn lead to the limitation of efficiency of Lithium-ion cells. The effects in the cells that occurs while not cycling leads to calendar aging which aggravates the cyclic degradation. Calendar aging has been seen to be significantly accelerated by elevated storage temperature and state of charge. Another perspective which is yet to be thoroughly studied is the effects of calendar aging when the cell is left as an open circuit to self-discharge as compared to when the battery is supplied with a float charge in order to maintain the state of charge of the battery.

The objective of my research is to clearly identify the causes of accelerated cyclic and calendar aging in Lithium-ion cells in relation to stress factors in order to create an aging model which can lead to improved efficiency of the cell. This can provide EV cell manufacturers with a clearer idea of the capability of the battery and as a result the turnover rate of the batteries can be predicted and reduced. To conduct the research, I plan to continue to read prior studies while setting up experiments in order to obtain a data set. The initial study will focus on calendar aging as it is a less explored field of aging and tests will be conducted in order to collect information on the effects of the state of charge, temperature, time dependency, open circuit and float charging on aging of the cell. Experimental techniques such as open circuit voltage tests, electrochemical impedance spectroscopy and pulsed techniques will be used in order to collect the required information. This data will then be studied in order to identify links between the stress factors which will lead to the creation of a model specifically for calendar aging. Similar tests will be conducted for cyclic aging and a correlation between the two aging models will be found in order to combat accelerated aging within lithium-ion batteries.
This project is in line with the scope of the EPRSC's aim to introduce more efficient fuel cells into the transportation sector and falls within the EPRSC, Energy - Alternate Fuel Cells and Fuel Cells research area.
This project is in collaboration with Jaguar Land Rover.